Effect of residual elements from scraps on steel processing and service properties of typical steel grades

A significantly increased use of scrap in steel manufacturing process has been widely recognized as a low CO2 production pathway, which is in particular attractive for the UK steel industry considering the over-supply of steel scrap in the UK and its projected growth in quantity in the 2020's. However, the quality (e.g. residual elements) and applicability of the scraps to the specific use of steel is not clear, while out-of-spec impurities in scraps are found having detrimental effects on the steel processing and the quality of the steel produced.
This project aims to study the influence of residual elements (Cu, Co, and their combination with other impurities Ni, Cr, As, Sn, Sb, Mo, etc) on the processability and properties (e.g. hot shortness, descaling, strength, ductility, surface quality) of typical steel grades identified with industry partner Tata Steel. The work will be carried out by using the world leading research facilities at the Advanced Steel Research Centre funded by EPSRC and HEFCE at WMG, the University of Warwick.
This is an EPSRC/Tata Steel iCASE studentship, and the project align well with the EPSRC research areas of "Materials Engineering - Metals & Alloys" and "Manufacturing Technologies".